Load Shifting Community Scale Renewable Heating

Load Shifting Community Scale Renewable Heating will act as a virtual power plant providing dynamic demand response and enabling seamless and instantaneous shifting of MWhs of electricity (both by removing the load from the grid or by providing it on demand), reducing the need for the provision of new power generation capacity, improving integration of renewables, resilience and self healing abilities of the grid and saving substantial amount of infrastructure investment.
Thermal Energy Storage integrated into domestic heating will help change the way we view buildings, from energy sinks to energy managers. It will lead to improved Demand Side Management and the emergence of buildings or whole developments as grid Players able to react to spot pricing not only to reduce Grid Demand or save energy but also to generate additional economic activity and reduce emissions while balancing the Grid.